University of Derby and Thermal Fluid Solutions Limited KTP 23_24 R1

To develop an innovative simulation and data analysis tool to support the sustainable and optomised operation of thermal fluid systems.